Advanced Nacelle System

UTC Aerospace Systems is a leader in the provision of advanced systems to the aerospace market and is delighted to have been included in this investment. The funding opportunity will allow the company to develop new technology for advanced engine and nacelle systems to support future aircraft programmes which directly benefit the UK. The investment will allow UK based engineers to be directly employed working on this important R&D programme. It also links UK industry with other UK based research partners. The lessons learnt will be transferred to other areas of the UTC Aerospace systems global market business.